Articulating the Value of Community Engagement in the Built Environment

Bound by calls for the right to the city, social justice and environmental sustainability, collaborative practices in the built environment, such as participatory design, are seen as tools for social transformation and a redefinition of architecture and urban practices (Avilla-Royo, 2022). Nevertheless, even in a context such as the UK, where despite a clear interest in promoting social values within the built environment (the Localism Act 2011, the Social Value Act 2012 and the Good Growth by Design Plan), participatory design practices are limited in number and impact. Therefore, this project aims to understand the reasons for the lack of broader acceptance and use of participatory design strategies in the UK, particularly in London; and to understand how can participatory design processes be more effective at encouraging more just forms to shape our cities (Frediani, 2016).
I will contribute to the production of urban theory and urban design and architecture fields. The research will have practical significance for practitioners and community members by co-developing a practice base toolkit to promote knowledge of participatory design. Additionally, by producing tangible evidence of the benefits of such processes, I will aim to influence urban policy and planning in London and the UK.